ADAPTIVE ELECTRIC DRIVE CONTROLLER

The Adaptive Electric Drive Controller is a collaborative project between AVL and the University of Warwick. The aim of the 24-month project is to develop a novel electric traction drive control algorithm, which optimises the performance, efficiency, electromagnetic compatibility or the durability of the electric drive, and demonstrate it on a test rig. The Adaptive Electric Drive Controller will intelligently and seamlessly transition between several drive control methods, depending on the real-time vehicle operating conditions or the driver commands, to extract the maximum potential in Hybrid and Electric Vehicle platforms. The principal benefits of the Adaptive Electric Drive Controller include:
A. Expected CO2 reduction of up to 10 g/km for a C-segment EV or PHEV.
B. Increased electric drive efficiency and improved overall vehicle performance.
C. Smaller power electronics packaging and cooling requirements, reducing cost and improving lifetime.
D. Improved end-user experience for a low cost, helping the uptake of HEVs & EVs in the near future